SMART SPACER

Infection after total knee replacement is a serious, complex and traumatic complication of total knee replacement (TKR). Smart Spacer consists of a purpose-designed TKR with a smart innovative coating. The patented chromium nitride-silver coating (CrN-Ag) will be applied directly to an existing cobalt-chromium TKR
for use in a temporary spacer device, used during 2-stage treatment of periprosthetic infection. The 'Smart-Spacer' will directly treat infection (including MRSA and Staphylococcus Epidermis) which can be resistant to standard antibiotics, presenting significant advantages to the current treatment methods and exciting opportunities for the future of long-term coated primary prosthesis. Financial burden of revision for infection is over £300 million per annum in the NHS, UK alone and economic burden is worldwide. It is in both the public and Government interest to find better solutions to treating and preventing infection which is significant drain on resource and the economy worldwide.